Compose Yourself: Emotion and Contemporary Autotheory

My PhD project responds to the rush of female writers using forms of self-disclosure to engage with critical theory in the contemporary moment. I look to trace the emergence of autotheory over recent decades, and the cultural and sociopolitical environments that shaped its development, in order to examine how 'personal' emotion transforms theory, whether this 'genre' can be understood as a mode of feminist discourse, and how it interacts with climates of
neoliberalism, postfeminism, terror, and post-truth. Situating the work of Chris Kraus, Kate Zambreno, Maggie Nelson, Sheila Heti, Rachel Cusk, Olivia Laing and Deborah Levy in relation to the 'affective turn', I contend that within autotheory's disparate responses to the 'age of information', 'age of terror', or 'age of uncertainty', there is a sustained negotiation with the role of feelings within public life, and the experience of subjectivity as a site of contestation. By
examining autotheory's affective states as traumatic and agitated, my research argues that this emergent 'genre' uniquely enables an engagement with the contemporary, and with continuing states of crisis.